An all-encompassing innovative Green Hydrogen supply chain system incorporating a revolutionary multiple stage process of metal hydride pairs resulting in a significant energy savings.

HydroStar is an innovative and disruptive company focussed on Green Hydrogen hardware development and optimisation which can be easily manufactured and scaled.

Last year the company won a Smart Grant to develop metal hydride storage systems to store Green Hydrogen produced from renewable solar energy, partnering with London South Bank University. This has been a successful partnership, investigating the benefits of different metal hydride materials and developing demonstration units to prove the concept of storing Green Hydrogen from renewables in metal hydrides.

This project will leverage the knowledge gained and the proven technology from the Smart Grant project to develop a disruptive the hydrogen supply chain solution targeting hydrogen refuelling stations (HRSs), which reduces overall energy consumption of the hydrogen compression, storage and transportation supply chain from 35.5% to 5.5% of hydrogen embodied energy.

This will be achieved using an innovative multiple stage process of metal hydride 'pairs', enabling the connection of renewable generation to the end user. Each pair of metal hydrides will function as both a hydrogen storage mechanism and continuous hydrogen delivery system, allowing the system to react to variable demands and spikes in requirements.